Feasibility Study: The Smart EVSE Franchise (Em)powering Global Charge Networks

The global EV market is at a tipping point, expected to be worth $602.8bn by 2025 (Markets&Markets). From 7.2m vehicles and 2m sales in 2019, IEA (2020) forecasts 11-22x growth to 23-43m sales and 130-250m cumulatively in 2030\. There were 7.3m charging points globally in 2019, expected to reach 15m by 2022 (Markets&Markets 2019). UBS (2018) estimates £280bn will be spent by 2025 to build global charging infrastructure and, critically, that to do this cost-effectively the range of technologies must be limited and standardised for user experience and avoided redundant/recurring R&D spend.

Hypervolt launched in 2018 and deploys the UK's most advanced smart home charger specifically designed for energy system services. Hypervolt now plans 6-month feasibility study into a technology to create substantial efficiencies in the global EVSE value chain, helping the business expand globally without requiring a physical presence.

In terms of impact on ZEV, the technology could monetise supply chain efficiencies worth an estimated £11.2bn globally by 2025 at full market penetration, and will facilitate truly smart EV charging and V2G networks that could save £3.5bn annually in the UK alone by 2050\. Smart charging networks will unlock the cost-effective addition of 80GW wind and 54GW solar to achieve 56% renewable penetration while decreasing electricity costs and accelerate EV adoption towards Government's 100% by 2035 target.

Key challenges warranting investigation in a feasibility study are: implementation cost, software requirements (scalability), supply-chain logistics, viability (profitability, competition), and commercial model.